ESCO Box: Smart monitoring, billing and control for pro-poor access to energy services

This lack of access to electricity is particularly acute in rural Africa. Despite major advances, connection over large distances from small communities to existing grids is costly due to the cables, substations and additional equipment required. By 2008, 40% of Africans had access to electricity, but in sparsely populated rural areas the average drops to a mere 22.7%, in stark contrast to the 80% global average. Although many individual sites in rural areas, particularly mobile phone masts, have their own generators, there has been a reluctance to extend these to create local electricity networks. The use of small, independent electricity grids, powered by renewable or fossil fuel generators, presents operational and financial challenges.

The proposed ESCoBox is thus indented to address financial and practical barriers to electricity access by enabling local agents to act as small (but expandable) Energy Service Companies (ESCos), by buying power wholesale from larger off-grid generators (e.g. mobile phone mast operators) and selling it to local customers. The ESCoBox is an enabling technology that will allow cross-sector innovation, from novel financing, to social interventions, entrepreneurial ventures and better designed technologies and services

Potential impact
ESCoBox will be an open-source technology platform with wireless communications capability that complements clean energy interventions in rural Africa. It aims to facilitate local entrepreneurship (providing affordable electricity for wealth-creating activities and establishing local Energy Service Companies), via pro-poor pricing models and cashless micro-payments for end-users. Additional societal benefits may accrue: e.g. improved water management, access to healthcare, ICT and entertainment, and - being low-carbon energy - all this without pollution. ESCoBox will provide high resolution, real-time data on end-user behaviour to facilitate more appropriate technology and service design, plus remote control and wireless telecommunications (e.g. for MPesa payments). The technology will be scalable from individual lantern to mini-grid. It provides a culturally-appropriate, accepted mechanism whereby 'agents' in remote areas can take care of local management and service delivery.

Two key aspects of ESCoBox make it powerful tool: firstly, a 'smart' control and monitoring system that optimises the operation of energy networks at various scales and levels of autonomy (e.g. off-grid or grid connected) to ensure reliability of energy supply, lower cost and longer system life; secondly, it is underpinned by the sophisticated, agent-based, CASCADE software model that provides a powerful Decision Support Tool (DST) for the adaptation and optimisation of both functional control (for reliability, efficiency, flexibility, responsiveness, cost-effectiveness) and commercial models (for user-focussed system evolution, market growth and business development, economic risk reduction and investment support).

Dissemination to the community and potential users, plus businesses, policy makers and academia, will be focussed though a number of activities: (1) engagement of potential customers (end users, NGOs, ESCos); (2) user needs analysis; (3) identification of possible sites (including existing projects) on which to test prototypes; (4) training and capacity building of local technicians to install, maintain and operate ESCoBoxes in the field (5) establishment of a project website, leaflets, newsletters, blogs; (6) dissemination to the academic research community.